Project 8: Emerging Manufacturing Technologies

This project has explored a number of new, low TRL technologies, to understand the capabilities and opportunities for application in future aerospace components. Automated assembly and inspection, advanced tooling development, improvements to welding capability, and modelling methods to predict manufacturing processes, will deliver improvements to manufacturing time, and significant cost reductions. Rolls-Royce has detailed plans in place to further develop these technologies and implement into its production facilities in the UK.